Novel tissue culture device

Cell culture is a process where living cells are cultured in the laboratory setting without using animals for various scientific experiments including to understanding body function, disease and to develop new drugs. Traditionally, cells have been grown in hard and flat 2D surface such as in glass or plastic and this technology has not changed significantly since the invention of the Petridish by Julius Richard Petri in 1870s. Researchers across many sectors such as Pharmaceutical industry, Research organisations and Universities apply conventional cell culture for the growth of mammalian cells, bacteria and viruses. Cell culture has played a vital role in in many life sciences discoveries such as the development new drugs, however, the results often lack efficiency do to the constrained 2D surface where cells are grown when compared to real 3D environment of the living tissue. Revivocell Ltd had begun to develop a novel laboratory device that can mimic the function of living tissue much more closely in an in...